University of the West of Scotland and KCP Environmental Services Limited

To embed computational fluid dynamics, product design and design by analysis expertise, supporting the development and launch of a novel dredging technology.